The University of Strathclyde and Leonardo MW Limited

To embed capability in product lifecycle, project, and engineering management, and integrate this within existing processes to implement a robust design and manufacturing process for cooled infrared detectors that will increase productivity and improv yield.